AI tools for biocatalyst route selection

This project aims to utilise the latest developments in AI technology to build a database of biocatalytic reactions that can be used to help chemists design their own manufacturing strategies that incorporate biocatalysis. This will provide chemists with greater options when designing manufacturing campaigns for chemical and drug targets, facilitating the development of greener manufacturing routes that reduce the reliance upon traditional synthetic chemistry techniques.